Birmingham City University and 4net Technologies Limited

To embed cutting edge Artificial Intelligence technology to contact centres via client interaction tools, leading to personalised interactions with customers to improve brand loyalty and to transform the digital experience.